Pushing the Boundaries: New Dynamics of Forced Migration and Transnational Responses in Latin America

1. This project uses multi-disciplinary methodology to investigate and influence the ways in which Latin American States use transnational structures and interventions to address new security and justice challenges resulting from forced migration flows.

2. The recent trend of increasing arrivals of 'extra-continental' migrants and refugees, many from conflicts in Africa and the Middle East, are raising substantive challenges of security and justice for Latin American societies. At the same time, particularly in Central America, novel patterns of gang- and drug-related generalised violence are producing extensive forced displacement. As States in the region seek to balance societal fears about terrorism and criminality against their international obligations to protect refugees and displaced persons, they look to develop new forms of transnational cooperation on asylum and migration. This international cooperation builds on existing regional initiatives. However, despite the potentially positive model that Latin America offers, no recent or comprehensive studies exist on this topic.

3. This research analyses these regional responses to forced migration in Latin America. Among the far-reaching questions to be addressed are: What are the implications for security and justice of the new dynamics of forced migration in Latin America? How do Latin American States respond to such challenges, and how can their responses be strengthened in future? What roles do civil society groups, inter-governmental bodies, and powerful North American States play in these processes? How does the Latin American model compare or interact with the European and African models, and what lessons can be drawn? What are the implications for States' allocation of international responsibility for flows of refugees and asylum-seekers?

4. This multi-disciplinary project combines social science and legal research methodologies to address the identified knowledge gap through library, archival and field research. It also creates a 'contact group' of Latin American States as an innovative technique for gathering research data and feedback. It further facilitates the co-production of knowledge in this area through a range of knowledge exchange activities, such as the following proposed conferences and workshops:

- 2013 Geneva Workshops with key international humanitarian stakeholders.
- 2013 London Refugee Law Initiative Public Seminar Series.
- 2014 Conference in Bogotá with academic-practitioner stakeholders.
- 2015 Panel at 15th IASFM Conference with academic-practitioner stakeholders.
- 2015 London Conference for States and regional stakeholders.

Further practical and academic impact will be secured through targeted follow-up activities with different beneficiary and 'user' stakeholders participating in these events.

5. The project seeks to generate mid-long term impact 'through people' to address the security and justice challenges that new forced migration patterns bring in Latin America by:

(a) Changing State practice by improving regional law and policy on forced migration;

(b) Improving the policy of the third sector institutions working on forced migration; and

(c) Helping to promote an informed public debate on forced migration.

The project will also yield mid-to-long term 'international leadership' and 'partnerships' impacts by promoting academic-practitioner collaborations and increasing the international visibility of UK academic research.

6. The project has innovative in-built training and is mentored by two leading academics from different but related disciplines. A structured programme of research skills development has been jointly designed with the host institution as a core component of the project, focusing on the skills needed to lead the future research agenda in this field.

Potential impact
1. The project's main practical objective is to contribute to resolving the justice and security challenges that new forms of forced migration present to Latin American societies. This long-term impact will be realised through the fulfilment of five short-to-medium term impacts 'through people'. These impacts will be secured through targeted activities to maximise the opportunities for users in the public sector (State), third sector (international agencies, civil society) and the wider public to benefit maximally from the research. These pathways are grounded in my robust networks of contacts from research in South America in 2005-2012.

(a) Law, policy and practice: Latin American States

The initial pathway for achieving positive changes in this area is through the directors of the government refugee offices in the relevant States. A 'contact group' of key officials from ten selected Latin American States will be created to feed informally into the research during 2012-2014 and maximise its exposure to users. This participation will also provide the basis for further impact during the 2015 State conference in London, which will share the research outputs and targeted legal submissions for improvements to laws etc. Follow-up will be conducted remotely from the UK.

(b) Policy and practice: Regional organisations

The regional nature of the problem requires a coordinated response from international organisations such as the OAS. The State-related activities mentioned above constitute one impact pathway at this level, which will be utilised also by the project for this purpose. However, the key OAS, EU and AU officials in this field will also be invited to participate fully in the activities of the contact group 2012-2015. This represents a pathway for impact on these international organisations parallel to the State route, and discussions between the regional organisations would also be encouraged as an additional pathway for fortifying the research impact.

(c) Policy and practice: International agencies

UNHCR and the ICRC require research on this topic to orient policy and practice with governments and victims. Workshops will be organised with each agency as a platform for engaging these agencies on certain research questions, participation in the 2015 State conference and academic conferences/workshops, and dissemination of the research outputs in the relevant divisions. Since these agencies advise States and fund civil society organisations in this field, impact upon these agencies will be extended considerably as a result of their influence upon States and local partners in the field.

(d) Practice: Civil society in Latin America

Civil society is crucial to refugee protection in Latin America but lacks research resources. My strong contacts in this sector enable me both to influence their engagement in the knowledge exchange processes described above and help strengthen their internal policies in this area. Participation from relevant civil society will take place in the academic knowledge exchange activities.

(e) Perceptions in Latin American society

The media presentation of forced migrants in Latin America can be shallow and unrepresentative. Using my UK, Latin American and international media contacts and those of my mentors, I will seek to promote a more informed debate through writing newspaper and web articles, giving interviews on radio and television, and speaking at selected public events.

2. Impact through these pathways will be mutually reinforcing, e.g. impact on the policy of international agencies, which influences State policy.

3. The project also yields 'international leadership' and 'partnerships' impacts by fortifying academic-practitioner collaboration, stimulating the co-production of knowledge, and increasing the visibility of UK academic research. Such collaborations will form the basis for further research and dialogue on security, conflict and justice.